Moulded fire protection products for hydrocarbon fires

The company intends to develop a novel high performance moulded oil & gas fire protection
system which will allow the easy and rapid over-cladding and upgrading of existing and old
installations on oil rigs and other on shore installations in need of repair and maintenance, and
will address a global market.
This proposed solution will result in the safe and effective reduction in the effects and
seriousness of fires in chemical and off shore structures, and allow easy and regular cost
effective repair of old and corroded structures, which by their very nature suffer large levels
of exposure to the elements. In addition to the environmental benefits of being safer and less
hazardous and less costly than existing solutions, the new products will generate extra jobs
within the supply chain across the manufacturing regions of the UK and hence benefit local
societies in the North of England.
The development requires an increase in the size and scale of a technology recently developed
and successfully used by the company for the fire protection of bolted connections in
steelframe construction. This existing composite technology has been developed by Typhoon
Products Limited over the last ten years; the key element is a proprietary additive which can
be added to certain polymers to create materials capable of surviving over 12 hours at 1100
degrees C and still maintain mechanical integrity in the charred state.
The technical innovation in this Proof of Concept project is in extending an existing materials
technology and processing method to produce new products with considerably enhanced
performance in fire.